Developing the WTCRF in Cambridge: Magnetic Resonance Spectroscopy and a Nutrition Resource & Appetite Laboratory

A Wellcome Trust-funded Clinical Research Facility (WTCRF) in Cambridge has been in
operation for several years at a high level (75%) of occupancy. Over 200 projects have been
undertaken, ranging from experimental medicine (where intensive patient investigation leads to
understanding of disease mechanisms) to trials of treatment. Obesity, Diabetes and Insulin
Resistance are epidemic worldwide and internationally-recognised research programs in
Cambridge investigate genetic forms of obesity and insulin resistance, population diabetes,
diabetes in childhood, critical illness & metabolism and metabolic storage diseases. Uniquely,
our WTCRF contains specialised technologies (e.g.energy expenditure measurement) that are
vital for such research and is also the locus for treatment trials (e.g replacement of leptin (an
appetite hormone) in obesity or enzymes in storage diseases; prevention of diabetes).
Magnetic resonance spectroscopy (MRS), technology which allows substances and metabolic
pathways in tissues to be measured non-invasively and non-radioactively, has significantly
advanced knowledge of metabolic disorders including diabetes. Support for an MRS scanner
together with specialist support staff, located within an expanded,existing imaging facility, will
add significantly to our metabolic research programs,with MRS measurements discovering
disease mechanisms & monitoring treatment response in trials. Energy (food) intake is an
important variable in both specialised (e.g. obesity) or general clinical research, and existing
CRF technologies for measuring this are rudimentary. Addition of a CRF Nutrition Resource
(staff, diet kitchen) will enable dietary intake of research subjects to be either standardised or
altered in a defined way. An “appetite laboratory”, or mobile apparatus to measure
characteristics of eating behaviour, is essential for research of obesity and other appetitedisordered
states.

Technical abstract
Develop current Cambridge WTCRF with technology to enhance metabolic research: 1) 3T MRI scanner with supporting staff dedicated to human MRS located within planned extension to Wolfson Brain Imaging Centre (WBIC). 2) Staff and equipment to develop Nutrition resource & appetite laboratory within CRF.

Enhance existing metabolic programme, which includes genetics of obesity & severe insulin resistance, population studies in diabetes & obesity, childhood insulin resistance, metabolic complications of critical illness, nuclear hormone receptor disorders & metabolic storage diseases. Access to a dedicated scanner will significantly augment existing metabolic research by enabling measurement of biochemical intermediates & metabolic pathway activity in tissues. Nutrition resource for: a) specialised test meal provision for genetic and aquired obesity research. b) control and manipulatation of calorimeter studies of energy expenditure. c) standardization or manipulation of dietry/nutritional variables in other and general CRF research protocols.